End-to-End Deep Reinforcement Learning for Autonomous Racing

Autonomous racing provides a fast-paced and demanding platform for testing
and advancing autonomous vehicle technologies. Unlike conventional road driv-
ing, the competitive environment of motorsport demands rapid adaptability,
high-speed manoeuvring, and operation at the physical limits of vehicle dynam-
ics. End-to-end (E2E) neural networks (NNs) trained with reinforcement learn-
ing (RL) have emerged as a promising approach for addressing these challenges,
enabling autonomous systems to learn optimal racing strategies through trial
and error in simulated or real-world environments [1]. However, these systems
still have significant issues in three critical areas: transferability between simula-
tion and real-world environments, computational efficiency, and interpretability
of decision-making processes. This project aims to address these fundamen-
tal limitations.